Cell- and Tissue-targeted cyclic peptide discovery platform

Targeted drug delivery is a strategy where medicines (drugs) are specifically delivered to the site of disease in the body. The strategy allows the drug to maintain a local therapeutic concentration at the disease site to act on the target, and avoids any interaction with the healthy tissues - which can otherwise lead to off-target side effects. In this project, we will establish novel strategies to develop bespoke cyclic peptides that bind specific cells / tissues over others with high affinity and selectivity (e.g. cancer vs healthy cells), in order to use them as delivery vehicles for drugs or for bioimaging.